MPXUK

This project will support the fine-tuning of a robust technology to enable wide improvement in communication and support for older people. It will significantly improve the technical capability of present communication systems whilst dramatically reducing the costs to the public sector and the NHS.